Minimising pre consumer food waste through accurate labelling and date coding

The aim of the project it to reduce and ultimately eliminate labelling, date coding and packaging mistakes caused by human error in the produce and wider food supply chain. Each year many millions of pounds of produce is disposed of before it reaches the customer because it cannot be sold due to the information or date code on the pack being incorrect, which could lead to either safety, quality or legality issues. This will be achieved by understanding what causes errors and developing a system that ensure these stimuli are removed from the environment to encourage accuracy. The ultimate aim is that the learning of this project will be applied to all food production environments and potentially to other manufacturing operations.